Transforming Sleep: Developing an Patient and Clinician Centred Platform Designed for NHS Systems

Sleep is a vital component of overall health, yet one-in-three people suffer from insomnia - a condition recognised as a "health epidemic" by the CDC. Over recent years, our understanding of the profound effects that sleep has on both our physical and mental health has grown significantly. A single night of poor sleep can impact a person's mood, alertness and memory. Long-term sleep deprivation can lead to life-threatening conditions such as cardiovascular disease, obesity and depression. Given these factors, the market for effective insomnia treatments is substantial, estimated to be worth $80bn this year.

Current solutions in the market are fragmented, and clinicians lack comprehensive tools for optimal patient care. The market opportunity lies in this gap -- a robust, user-friendly app that utilises data from proven sleep therapy to enhance patient-clinician communication and improve treatment strategies.

SleepCogni has pioneered a patented Active-Biofeedback therapy, delivered through a unique handheld device. This breakthrough therapy was clinically proven in a randomised-controlled-trial with 80 adults, successfully reducing Clinical Insomnia to Non-Clinical Insomnia in just 7 days and increasing total sleep time by 56 minutes.

The aim of this project is to augment the benefits of our proven therapy by creating a specific paediatric patient and clinician-led app and dashboard with support from Sheffield Children's NHS Foundation Trust. The platform will harness the rich data captured by our therapy device, empowering patients to manage their sleep health more effectively and equipping clinicians with data-driven insights to enhance treatment strategies.